Kingston University Higher Education Corporation and VCA Technology Ltd

To develop a more accurate method of counting people (e.g. in retail applications) in very busy scenes with standard monocular CCTV cameras. The main innovation is the use of deep learning and recent developments in embedded hardware to develop a cost-effective, embedded device.